Development of Dotplot's Positioning Capability & Integration with Abnormality Detection

Nearly 1 in 7 women in the UK are diagnosed with breast cancer within their lifetime and 31 women die of it every single day. However, there is a 93% chance of survival if diagnosed early, which is why regular breast self-checks are vital. but no avenues for women to monitor their breast health. Sadly, women are often dependent on demonstrations, tutorials and pamphlets, all proposing different methods. Lack of proper guidance and feedback results in non-adherence to self-checks. Many women struggle to interpret what they feel in their breasts hence deterring them from doing regular checks. Dotplot aims to eliminate the guesswork and encourage adherence to a regular routine.

Dotplot is a consumer-facing at-home breast health monitoring tool designed to help women look after their breasts with confidence. It combines a handheld device and software that is capable of reading, locating and recording breast health data. Its patent-pending technology guides women through breast self-checks on a monthly basis and creates month-by-month comparisons of breast tissue. This helps to flag the development of abnormalities as early as possible and ensure women reach their GPs in time.

With Innovate UK's Design Foundations, Dotplot will be able to refine and test its positioning capability and integrate this with its detection system to create the MVP.